Perturbation of Ras-Erk and phosphatidylinositol 3-kinase signalling pathways by the hepatitis C virus NS5A protein

The World Health Organisation estimates that 170 million individuals are infected with the hepatitis C virus,with 3-4 million new cases occurring each year. Hepatitis is a disease of the liver, a very important organ in the body. The virus manages to survive in liver cells for many years before leading to disease which can result both in liver failure and liver cancer. Although there are treatments for the infection, they do not always work and often have unpleasant side effects ? new and better drugs are urgently needed. This research aims to discover how one of the components of the virus, a protein called NS5A, works to alter the function of liver cells that are infected with the virus, both to ensure virus survival and contribute to the disease caused by the virus. This is important becauseif we can understand how this protein works then we may be able to devise new chemicals that prevent its function ? these could have potential as new drugs to treat patients who have hepatitis C virus infection.

Technical abstract
My laboratory has previously shown that, whereas hepatitis C virus NS5A blocks signalling through the Ras-Erk MAP kinase pathway, it activates signalling via the phosphatidylinositol 3-kinase (PI3K) pathway. These data are consistent with a coordinated perturbation of cell physiology by NS5A, blocking Ras-Erk signalling will result in cell cycle arrest in the G1 phase and induction of apoptosis, the latter will be countered by the activation of PI3K which will provide the signals necessary for survival of infected cells. I propose a comprehensive and in-depth analysis to further investigate these effects with respect to both molecular mechanisms and functional consequences for the cell and virus. These studies will exploit the extensive panel of reagents, experimental systems and associated expertise built up in my laboratory over the past 5 years. In addition to providing new insights into the pathogenesis of HCV, I expect them to pave the way for the development of novel antivirals targeted to NS5A.